Human carriers of Rhodesiense Human African Trypanosomiasis

Human African trypanosomiasis (HAT), caused by Trypanosoma brucei rhodesiense, is a life-threatening disease in sub-Saharan Africa transmitted by tsetse flies. Recent outbreaks in Malawi and Ethiopia have exposed just how fragile current control measures are. With neither a vaccine nor chemoprophylaxis available, programmes must rely on tsetse suppression and on a “detect-and-treat” approach that still hinges on conventional blood-smear microscopy, an insensitive test that detects infection only when parasite loads in the bloodstream are high.
There is a long-standing belief that rhodesiense-HAT (rHAT) is always rapidly fatal in humans. However, our recent work has identified a substantial number of human carriers of the parasite who show no or few symptoms but who harbour skin-dwelling parasites. These parasites evade detection by standard blood smear microscopy but pose a threat of both progression to symptomatic infection and possible onward transmission. This discovery calls for an evaluation of the extent of asymptomatic carriage and a re-evaluation of diagnostic approaches and current disease control strategies.
Our proposal aims to address the recent outbreaks in Malawi and Ethiopia, where these undetected human carriers may play a significant role in disease re-emergence. The overarching aim of this proposal is to quantify and characterize asymptomatic human carriage of T.b. rhodesiense in these outbreaks, generating the evidence base required to revise surveillance and intervention policy. We will focus on surveying high-risk populations in these countries, using the sensitive diagnostic tools of qPCR on blood to detect sub-microscopic infections and immunohistochemistry of skin biopsies, to reveal skin-dwelling parasites in asymptomatic individuals. This will generate a high-resolution geospatial map of cases and carriers revealing the true infection burden and an assessment of conversion from carriage to clinical case, providing actionable data for national programmes to detect and manage this hidden reservoir, which could significantly enhance surveillance and early detection, reducing the frequency and severity of future outbreaks. Furthermore, it will provide data to inform future disease models and help public health authorities to allocate resources more effectively to implement targeted interventions. Ultimately, the project could shift rHAT from a perpetually resurgent threat to a disease that is feasible to control through improved strategies.
Moreover, we aim to better understand this emerging aspect of trypanosome biology by identifying the parasites that establish skin infections, comparing them to those responsible for systemic disease, and pinpointing host and parasite genes involved in their persistence in tissues and the pathology they cause. To do this, we will combine bulk transcriptomics of paired blood and skin with spatial transcriptomics of skin biopsies, enabling us to map host and parasite gene expression in situ within the tissue microenvironment. This high-resolution approach will reveal how parasites interact with specific host cell types to persist undetected. In parallel, we will monitor post-treatment parasite clearance from skin and blood providing an assessment of drug efficacy against skin parasites. Uncovering the molecular basis of skin-dwelling, asymptomatic trypanosome infections will fill a key knowledge gap by identifying targets for novel disease modifying treatments, which may also be relevant to gHAT, animal trypanosomiasis and other vector-borne diseases in which skin sequestration has been shown to be important for transmission and pathology.